Grounded Visual Story Telling

Visual storytelling involves creating an engaging and logically coherent story based on a sequence of images. This task lies at the intersection of natural language processing and computer vision and has recently attracted increasing interest from both fields. Unlike image captioning, which typically focuses on generating descriptive text by identifying and depicting objects within an image, visual storytelling requires a deeper understanding of how images, characters, and the events they illustrate relate to each other to construct a convincing narrative.

In narratives, the most important elements are the plot and the characters. Human writers often conceptualize characters visually before crafting a plot around them. This character-centric approach enhances narrative coherence and believability. However, existing research in visual storytelling often focuses on detecting objects in images and discovering relationships between them, neglecting the unique significance of characters. Characters are typically treated as equally important as other objects, lacking distinct consideration in the generation process. For example, the most popular approach to visual storytelling is to exploit external knowledge bases to enrich and link detected concepts, thereby improving the diversity and coherence of the generated stories. While such methods can describe a coherent sequence of events, they fail to effectively understand and generate characters in the visual story. This results in incorrect character references within the generated stories or the complete avoidance of specific character mentions, instead relying on ambiguous plural references such as "they" or "we." Consequently, the stories generated are generic, lacking in detail and vividness.

In this thesis, we focus on character-centric approaches in visual storytelling, including character understanding, character-centric generation, dataset creation, and character evaluation. Specifically, we propose character understanding tasks in visual stories, which involve character detection, character coreference, and multimodal character alignment. We develop models for each task, achieving better results than baselines. At the same time, we incorporate character understanding methods into visual story generation, enabling the models to identify the same character and generate stories with grounded and co-referenced characters. Additionally, we propose a blueprint-based planning visual story generation model, which employs a sequence of question-answer pairs as intermediate plans.

We also develop character-specific evaluation metrics based on our character understanding models and create a character-centric visual storytelling test set named Char-VIST, which contains rich character-related annotations to serve as a benchmark for evaluating stories from character perspectives.